PAACE - Rewarding Healthy Living

PAACE's mission is to get people moving. We recognise that lifestyle diseases represent some of the biggest healthcare challenges this country faces. We also recognise that each individual is different and that the route to a healthy lifestyle will vary from one person to the next. That's why our app will use big data analytics, machine learning and behavioural science to create a bespoke rewards ecosystem to encourage and embed healthy behaviours.

PAACE is based around a two-stage system of rewards: Stage one - get points for exercising. Stage two - use those points to buy products from a range of brands.

Data and machine learning will be the engine driving PAACE, allowing our app to understand more and more about what works for each individual user. Both stages of the process will be completely personalised to each user, encouraging and incentivising them to form healthy habits and improve their well-being.